Vulnerability discovery and mitigation in pharmaceutical continuous manufacturing networks

Increasing use of Internet of Things networked devices and sensors in industry leads to concerns about the security implications of adding so many attack vectors that have not been properly studied.
We wish to find ways to detect security vulnerabilities in wide ranging industrial networks, with a focus on continuous manufacturing, and also to use machine learning to mitigate the impact of malicious entities in the system on the overall data processed and find ways to verify the integrity of data and processes in the presence of malicious actors.